The Europeanisation of British Defence Procurement in the Cold War: The RAF and the Panavia Tornado

The Europeanisation of British Defence Procurement in the Cold War: The RAF and the Panavia Tornado